MOTOR-CYCLE: Circular Recovery of Rare Earth Magnets and Conductive Metals from End-Of-Life Motors

The **MOTOR-CYCLE** project will explore how valuable materials used in electric motors - such as rare earth magnets, copper, and aluminium - can be recovered and reused within the United Kingdom to support a more sustainable and resilient manufacturing supply chain. Electric motors are a core component of both aerospace propulsion systems and electric vehicles, but they rely on imported raw materials that are energy-intensive to produce and difficult to recycle. Most end-of-life motors are currently shredded or exported, leading to a permanent loss of critical resources and creating environmental and economic vulnerabilities.

This feasibility study, led by **Hydrogen Hybrid Electric Propulsion Systems Ltd (H2EPS)**, will investigate the potential for circular recovery of these materials through a fully desk-based research and analysis programme. The project will review international recycling practices, assess available data on recovery efficiency, and identify opportunities to establish a UK-centred, closed-loop system for electric motor materials. By mapping the value chain from end-of-life components to potential reprocessing and remanufacturing partners, the project aims to highlight the most effective ways to reduce waste, energy use, and dependency on imported raw materials.

The two-month study will evaluate techniques such as hydrogen decrepitation and mechanical separation for rare earth magnet recovery, as well as advanced methods for the separation of copper and aluminium from motor stators and casings. No laboratory testing will be conducted in this phase; instead, the project will rely on published research, existing industrial data, and consultation with recycling and materials specialists.

The outcomes will include a **feasibility report**, a **UK supply-chain map**, and a **roadmap for future development** leading to laboratory validation and pilot-scale implementation.

By demonstrating how high-value materials can be reused in new aerospace and electric vehicle propulsion systems, MOTOR-CYCLE will contribute to the UK's transition towards a more resource-efficient and circular economy. The project aligns with the government's Critical Minerals Strategy and supports national objectives to strengthen industrial resilience, reduce embodied carbon, and promote sustainable growth in zero-emission transport technologies.

The results will provide a foundation for future collaborative research and industrial partnerships focused on closing the material loop for next-generation electric propulsion systems.